CIPPS (Critical Infrastructure Pipeline Protection System)

CIPPS is a revolutionary new pipeline protection system. In its first generation, it will be
aimed at oil transportation pipelines. Using a confidential technology it is designed to detect
third party interference or any external damage to the pipeline. It will be able to do this with
considerably more accuracy than existing products, i.e. with extremely precise locational
services (accurate to the nearest centimetre) and will be able to detect accurately the size and
nature of the damage.
The purpose of this project is to serve as a proof of market. Therefore its scope has been
tightly aligned to meet SMART funding criteria. To enable the vision of the company to be
realised, the following objectives have been created which SMART funding will help achieve.
1. To work with suppliers and manufacturers to determine the technical feasibility of the
product.
2. To review and alter the design as appropriate to ensure it is technically feasible to
manufacture in appropriate quantities in the future. A formal specification sheet will be
produced wihin the scope of this project.
3. To contact and establish working relationships with potential buyers to establish whether
the technical specifications can meet their prospective needs.
4. To alter the design within technical constraints based upon feedback with prospective
buyersof the product.
5. To submit core patent filings as appropriate based on objectives 1,2,3,4 up to a maximum
value of £5,000.
6.. Based upon stakeholder engagement techniques and a technical analysis of the product, to
produce the following deliverables: A Project Management Plan using APM methodology
which describes how CIPPS is to be developed further upon conclusion of the SMART
funding (or if market is not proven, how project will be satisfactorily wound up); an interim
report at the half-way stage for the TSB; and a final report to the TSB.
Total costs of this project are £45,000 of which £25,000 will be provided by the TSB.